Essentials

By engaging in the Cyber Essentials Scheme we aim to minimise risk to our businesses and those of our suppliers and customers by adopting best practice and promoting awareness to combat cybercrime's impact